ESRC Centre for Corpus Approaches to Social Science (Transition Review)

Corpus linguistics is a UK success story. It is an approach to the study of language, pioneered in large part by UK researchers, that uses computers to permit the analysis of millions, or even billions, of words of data to look for patterns of usage that are not necessarily observable otherwise. Corpus linguistics has revolutionised linguistics, changing the ways that language is analysed and how languages are taught. It is therefore an increasingly well established approach to the study of language among linguists. Yet the analysis of language is not the sole preserve of linguists but, rather, is a thread that runs through all of the social sciences. Since 2013, the Centre for Corpus Approaches to Social Science has brought the benefits of the corpus approach to a range of social science disciplines (including Criminology, Sociology, Accountancy and Psychology), and has enabled new approaches to answering questions in those disciplines (e.g. on understanding hate crime, views on climate change, financial accounting, and learning in primary schools). The Centre has also produced new tools and resources for the large-scale study of language, and made them available free of charge to academics and non-academics in the UK and internationally through the Centre website, Summer Schools, training events, and a dedicated Corpus MOOC. Overall, the Centre has established itself as the world leader in innovative research in Corpus Linguistics and its applications beyond linguistics. The next phase of the Centre's work will maintain and enhance that position, by continuing our core activities and undertaking new ones. In particular, we will maximise the practical impact in four of our areas of activity (Corporate Communication, Climate Change, Language Development and Language Assessment) and bring the transformative benefits of Corpus Linguistics to a social scientific understanding of communication for, about and by people who are ill. We will analyse both existing and new language datasets that are relevant to mental health (including anxiety disorder, psychosis and depression), chronic pain, obesity and medical communication. Our analyses will bring about new understandings of the experience of illness, manifestations of stigma and the communicative needs of medical professionals, and will feed into recommendations and interventions for support, training and policy. This will address three of the ESRC's strategic priorities, and make a positive difference to research and practice in healthcare, and communication about health and illness more generally.

Potential impact
The Centre's approach to impact relies on engagement with research users at all stages of the research cycle, from the formulation of research questions to dissemination and practical application. This is achieved particularly via the College of Project Ambassadors and through collaboration with public, private and third sector organisations in the relevant areas.

During the transition phase, we will maximise the economic and societal impact of the first phase of the Centre, particularly in four areas of relevance to: the Financial Reporting Council and related organisations; the International Maritime Organisation; educational professionals, trainers, and policy makers, with a particular focus on language development at primary level, and the teaching and assessment of English as a foreign language.

The new research programme on corpus approaches to health(care) communication will be relevant to practice and training in health communication and healthcare, as well as to the health-related concerns and practices of the media and the general public. Through our new Project Ambassador, advisory board, collaborating organisations, dissemination activities and public engagement programme, we will aim to reach and interact with: charities and patients' groups involved with the conditions we will focus on; the NHS, and particularly healthcare professionals, practitioners and policy-makers involved in communication training and language assessment in healthcare; private providers of online social networks for different health conditions and of language assessment for medical purposes; journalists and other writers interested in health-related topics; and the general public in the UK and internationally. Our public engagement programme includes the creation of artworks inspired by the findings of our work packages relating to health(care) and the production of short animations to be made available on the Centre's website and on Youtube.

These different groups will benefit both from our findings and from the opportunity, where appropriate, to be trained in the use of corpus methods for their own research and training purposes.